The Indigenous Peoples Observatory Network (IPON): The Climate-Food-Health Nexus

Indigenous Peoples globally face profound threats from climate change, biodiversity loss, and land
degradation - threats that are rooted in discrimination, land dispossession, and colonization, and span all of
the IPCC's representative key risks. It is primarily through the nexus with Indigenous food systems that these
stresses converge and interact to affect health and well-being. Indigenous knowledges and practices underpin
resilience across the food-climate-health nexus, yet they are overlooked and undermined by government
policy. New ways of working with Indigenous communities and informing decision making are needed if we
are to make sense of and address these interlinked stresses. The Indigenous Peoples Observatory Network
(IPON) transforms and rethinks how we understand the food-climate-health nexus from the bottom-up,
building on multiple ways of knowing embodied in Indigenous knowledges and science, and in ways that
strengthen community resilience to multiple stresses and support actions that benefit Indigenous Peoples. We
will develop, operationalize, and maintain Indigenous Observatories that are composed of community leaders,
Elders, and youth, decision-makers, and researchers among Indigenous communities across the global south
and north, and spanning all of the UN's seven social cultural regions. The Observatories will document,
monitor, and examine the lived experiences, stories, responses, and observations of how climate stressors
interact with food systems, health, and well-being across partner regions and communities as they play out in
real-time and across seasons. This allows us to tease apart the complexity of factors and drivers affecting
community resilience and vulnerability and how they differ between and within communities, across seasons,
and over time, rooted in the world views and cultures of our Observers. We will co-generate knowledge and
capacity to inform policy development and catalyze actions that build on community strengths and address
potential vulnerabilities. The Observatories provide a vehicle for strengthening the capacity of communities to
document their own knowledge on the links between climate, food, and health, and a space to dialogue with
decision makers at regional, national, and global levels on what actions are needed to build resilience. The
global scope of IPON provides a grounding for developing scalable insights to inform decision making and
advocacy for our partners in UN and Indigenous organizations.